Cymbomute Acoustic Testing

Acoustic laboratory testing of 'Cymbomute' cymbal mutes by Dr Rob Oldfield & Team at The University of Salford acoustics department. To assess the effectiveness of cymbomute branded cymbal mutes at reducing the sound power of cymbals, leading to further innovation and product development.